Exploring climate change-related emotional experiences in Scottish students and the British public

This project aims to understand climate anxiety and climate change-related emotional experiences in the British public and Scottish university students. It aims to understand specific situational factors associated with climate anxiety and individual differences of climate anxiety, as well as emotional experiences with climate change and how students cope with these.